The Conqueror's commissioners: unlocking the Domesday survey of south-western England

Domesday Book (DB) is one of England's most important historical documents: arguably the nation's single most significant record. In 1086 William I's commissioners set out to record the taxable assets of the newly acquired kingdom, settlement by settlement and county by county. Without the account of the survey preserved in DB we would know almost nothing of the social fabric of rural England in the eleventh century, of its landscape and resources and their monetary value; we could not map secular and ecclesiastical lordship, and neither could we estimate the scale of resources available to the ruling elite. DB in itself it constitutes remarkable testimony to the reach of central government. However DB is a much truncated version of other records generated by the Domesday survey of 1086 which served as its source. Only one collection of such records is extant: Exon Domesday (EDB), which survives in its original form, and contains vital evidence relating to the way the survey was conducted and recorded. The aim of this project is to publish the contents of EDB for the first time and to unlock the evidence which the book contains for the conduct of the survey at both local and central level.
In 2011 the manuscript's 1816 binding was removed, permitting photography and detailed technical examination. The project will create a series of freely available electronic resources for the use of the scholarly community and the general public, including text, translation and a digital facsimile or `virtual codex'. This last item will pioneer an innovation in digital codicology which will allow users to rearrange the units of the volume and so to reconstitute its contents in different orders: unlike other DB texts the true order of EDB remains a matter of controversy. A detailed examination of the composition of the book and a reconstruction of its creation and history will be published in printed form as a permanent record of the project.

Potential impact
The current project is designed to reach users across and beyond the English-speaking world by making available on the web in a global language the evidence of a text whose importance is widely recognized beyond the immediate scholarly fields of the project team.
1. The English translation and, for university users, the printed Companion, have the potential to have a transformative effect on the study of the Norman Conquest at university and school level by providing pedagogical materials. The study of EDB promises to reveal much about the conduct of royal and local government and the structure of local society and to shed new light on GDB, an existing curriculum text. The relational database constitutes a research tool for projects and dissertations, as does the translation.
2. The text and translation will enable local and family historians to research south-western localities and families in a manner hitherto impossible because the detailed evidence of EDB was simply unavailable.
3. Cathedral talks across southern England and the Arts and Humanities festival in London will bring the researchers into contact with interested members of the public and will attract the interest of local press and so further publicise the project and its findings. The project contributes to the cultural life of the locality and sheds light on an important period in national history.
4. The publicity surrounding the project, and the research findings of its members, will significantly affect the profile of Exeter cathedral inside and outside the locality. Until recently, the custodians of the manuscript were unaware of its full importance. The web presence of the project and its outputs will bring tourists and school parties to the cathedral.
5. The Dean and Chapter will use the images generated by the project to create educational materials, such as a printed facsimile for use in the visitor centre.
6. As a draw for visitors Exon has applications for tourism and can be used by local institutions, such as the Royal Albert Memorial Museum, whose activities are already linked with the outreach activities of the Cathedral. All these elements (4.-6.) promise to have an economic impact for the cathedral and museum in Exeter, in increased visitor numbers.